Micro Turbine Renewable Energy Combustor (MiTREC)

Bladon Jets have identified that small scale micro turbine biogas power generators are the ideal technology to

provide decentralised clean, affordable, and resilient energy in developing countries. To achieve this goal this

project will design, manufacture and validate a combustion system that can run on renewable gaseous fuels,

based on the existing Bladon Jets' 12kWe recuperated micro turbine architecture. To date, no micro scale

Closed Cycle Gas Turbine (CCGT) system has been successfully operated with these fuels, due to their low

calorific value and impurities, without impacting its current combustion and micro-turbine performance. The

performance that needs maintaining includes; NOx emissions, the combustors ability to light and burn

efficiently throughout the cycle, and achieving the required life. This project will also produce a study on what

bio fuel pre-processing plant will be needed, prior to the micro turbine, and its associated costs, and another

study on the market analysis and cost modelling of the bio-fuel distribution system. This will allow the

feasibility of the entire process to be assessed and understood.